From Spectra To Colour: A Big-Data Computational Approach

Perceiving colour is of vital importance for our behaviour: it helps us to identify objects, see them quicker and remember them better. However, understanding the relationship between the physical properties of light and its colour is a complex computational problem. The colour of a surface cannot be predicted solely based on light spectra. In fact, the light reflected off an object depends on both the surface spectral reflectance properties and the spectral composition of the illumination. Crucially, when the illumination changes, objects don't change colour as much as we would expect based on how much the reflected lights change. This phenomenon, usually referred to as Colour Constancy (CC), is a fundamental property of colour vision, as it allows us to recognise objects and their properties based on colour, despite the variable illumination conditions we experience in real life. Although in our brain there is a representation of the colour of surfaces that remains constant under different illuminations, the neural computations to realise it are unknown. A good CC model should predict how colour changes across illuminations and how we perceived these changes. A significant limit for evaluating computational models of CC is the lack of naturalistic spectral images with changing illuminations. Surprisingly, perception is not often taken into account.

A fundamental computational challenge for colour vision is given by the fact that high dimensional spectral information (one dimension per wavelength, e.g. 400 dimensions) is reduced to three values: the responses of our three photoreceptors. Such values are used to build different colour representations at different stages of processing in the visual system, some of which are formally described by colour spaces. Statistical analysis of photoreceptor responses to light reflected from natural objects showed that a simple linear transformation, meant to efficiently transmit information from the eye to the brain, could explain how colour opponency is realised in the retinae.
Non-linear approaches (e.g. Deep Learning) are able to explain perceptual mechanisms as a result of efficient encoding of the sensory input. By compressing information, it is possible to discover latent dimensions which represent the physical causes of the sensory input, i.e. the properties of the world that we perceive. We have previously shown that by compressing tactile sensory input a deep neural network can learn sensitivity functions similar to the ones of tactile receptors on our skin. A similar approach could explain how the colour transformation implemented at different stages in the human visual system are linked with each other and have evolved as a result of being exposed to the statistical properties of our environment. Although this idea follows a promising trend of the last years in computational neuroscience, Deep Learning requires a large dataset of spectral images.

Developments in Computer Graphics (CG) allow for physically accurate simulation of light reflections in complex scenes. Naturalism and complexity of visual scenes seem crucial to understand the mechanisms of CC, because contextual information presented by complex natural scenes (e.g., inter-reflections, specular highlights) plays an important role.

We will use CG to render a large dataset of naturalistic scenes with known spectral illuminants and surface reflectances. We could thus evaluate existing computational models for CC, based on the spectral ground-truth and on measures of colour constancy that we will collect online and in the laboratory with human participants. Building on these results, we will use our expertise on evolutionary computing to device a novel, complex, but interpretable model for CC, potentially outperforming existing ones. Finally, we will use Deep Learning techniques to reduce spectral data to a lower dimensional representation that explains existing neurophysiological and perceptual data.

Technical abstract
The small number of spectral images available imposes a significant limit to colour science.
We will use state-of-the-art computer graphics techniques to render a large dataset of naturalistic images to tackle two fundamental questions:
a) What the best computations to explain colour constancy (CC)?
b) How is colour computed from light spectra?

Advances in computer graphics allow for physically accurate simulation of spectral natural scenes. We use PCA to reduce physical measures to a compact statistical model to generate random illuminants and reflectance spectra that represent the colour statistics of the world. These will be assigned to 10^9 naturalistic scenes rendered with complex reflection properties. CC may be achieved by estimating the colour of the illumination and use it to transform the colour of each surface in a scene into a set of colours which is relatively independent of the illumination. As CC is computed after spectral information is reduced to a three-dimensional representation, CC algorithms can only approximate how the colour of different surfaces changes. The quality of this approximation is usually not tested, as CC algorithms tend to be evaluated by comparing the illuminant they estimate with the one inferred from a white surface embedded in each scene. We will evaluate existing CC algorithms based on the spectral images and on perceptual measures of CC. Building on this, we will device a novel algorithm using genetic algorithms that may achieve high performance and at the same time be easy to interpret.

Variational Autoencoders can discover the latent dimensions representing the physical causes responsible for the sensory input, providing a model of how perceptual systems have learned to estimate the properties of the world from ambiguous signals. We will use this approach to encode spectral data into a low dimensional representation, potentially explaining how the neurophysiological chromatic mechanisms have evolved.